UAV Crowd monitoring

The UAV Crowd monitoring tool measures the location of people in open spaces, covering up to 30,000 sq m (line of sight) per system, be they tourist destinations, construction sites or any space in which social distancing should be observed but could continue to operate safely. If social distancing advice is not being followed, a drone will be automatically deployed to the group and an automatic audio message played via loudspeaker to encourage people to move to a safe distance. The project aims to allow for these businesses, which are important local employers and also valuable for wellbeing, to stage a degree of return to operating in line with public health guidance.